Immersive Storytelling Platform

What could be more exciting than providing developers with a way to nurture community in the amazing buildings and complexes they are creating? We are all used to seeing the spec's of a new development but with our new immersive storytelling platform you'll be able to tap into the 'feel' of a place (vital in a post-Covid world). Through human stories and interactive content, you'll be able to make a powerful emotional connection to a place to understand what it's really like to work or live there. What's even more exciting is our plans to make this tool accessible for the industry and affordable. Fuelling the growth of future communities and economies, not just in the northwest (where the project will start) but all around the country.